CyberGaTE: A Gamified Intelligent Environment for Training and Assessing Cyber Security Behaviour

"Recent studies indicate a severe global shortage of cybersecurity professionals. The reason for this could be attributed to; Lack of secure user behaviour that is contributing to increasing cyber-attacks. Fresh graduates and young professionals lack the skills that the industry demands. Cybersecurity as a discipline has an image of being 'geeky', 'technical', 'uninteresting' and 'unethical' leading to a small uptake of cybersecurity related degrees.

Unlike other disciplines within the IT sector, cybersecurity is a combination of aptitude, skill and behavior. Traditional instructional-approach of providing information about risks and reactive measures is inadequate. 'CyberGaTE aims to address these challenges by using the concept of serious games for communicating secure behaviour, artificial intelligence to react to user's actions and thereby assessing user's secure behaviour against best practice principles and cloud environment will give user's, access to real devices.

CyberGaTE will act as an intelligent, personalised training and assessment environment that organisations could use for effective cybersecurity behaviour training for end users and security professionals; To assess their current security behaviour to anticipate risk they pose and identify their specific training needs. Schools and Universities could use the environment for inspiring, engaging and identifying potential young talents with aptitude for secure behaviour."